Simplifying the complex: Developing a new method for memorising post-tonal piano music

There is a gap in music performance, education and psychology in terms of memorisation training for post-tonal piano music. Although the repertoire spans over 100 years, pedagogues and professionals still lack effective tools for developing this skill. This project aims to test and develop further a successful self-experimentation technique devised to address this problem. The resulting method could have a significant impact for musicians at all levels.

Performing from memory is an expected ability of Western classical musicians (Chaffin et al., 1997). However, the lack of specific training for effective memorisation strategies (Hallam, 1997; Li, 2007), can trigger performance anxiety in students and professionals (Chaffin et al., 2002; Ginsborg, 2004). The complexity of post-tonal repertoire worsens this challenge, prompting even world-class musicians to perform from the score (Jonasson et al., 2016), hampering the effectiveness of the performance (Williamon, 1999; Ginsbory, 2004).